Increasing Transparency in Computer Science Education

Does increasing transparency in Computer Science Education, particularly in physical computing, help both students and teachers understand the subject more?